Planning and reasoning about the world with natural language

The main aim of this project is:

To explore the interconnectedness and relationships between planning, reasoning, and language.

The key research objectives/research questions are:

Can natural language be integrated into model-based RL to explain the decision making of the RL agent?

Is it possible for natural language to be the conduit between deep and symbolic RL?

Can a natural language description of a task form a useful planning heuristic, and can this provide a means of interactive planning between a human and a robotic agent?

Does reasoning about the world in language offer novel solutions to the interpretability and trustworthiness problem of embodied AI systems?

To achieve these objectives, I will:

Conduct an in-depth literature review on the applications of natural language for reasoning and planning.

Modify existing deep model-based RL state of the art systems (Dreamer) to include a language component in the world model (a la Dynalang), and experiment with using this component as an internal monologue of the agent's world model.

Explore the use of using LLMs to translate to/from natural language from/to a formal symbolic representation.

The expected novel contributions are:

A new interpretable deep model-based RL algorithm that uses natural language to explain the agent's latent world model.

A novel interactive planning system where humans can shape the planning of a robotic agent via natural language, with the system translating from natural language to planning goals and heuristics.

This PhD is relevant to the following EPSRC research area(s):

Artificial intelligence and robotics theme
Artificial intelligence technologies